VOTEE: Voting on Trusted Execution Environments

Bring your own device (BYOD) technologies, such as the Trusted Execution Environment (TEE) enabled by ARM's TrustZone, can isolate sensitive corporate software from personal applications on employee owned devices. These technologies are expected to feature widely in future Thales security products and in systems where BYOD may be offered as a user terminal option. This iCASE provides an opportunity to investigate and evaluate in depth the protection provided by TEE/TrustZone technologies using the example of eVoting.